Efficient Provision of Cancer Treatments post-COVID19 suspension

A fully digital cancer treatment management solution which ensures patients are put at the centre of treatment, parties to the production, administration, transportation of samples and treatments are efficiently coordinated on a regulatory compliant platform.